University of Westminster and Safari Mobile (UK) Limited

To develop and embed a state of the art digital marketing capability. To develop a universal platform for B2B and B2C to strategically respond to market opportunities and embed to be an enterprise wide solution.